Newcastle University and Turbo Power Systems Limited

To develop new cost-effective solutions for incorporation into Smart Grid Converters, for integration into the Low and Medium Voltage electricity distribution network to release capacity from existing assets and ultimately defer expensive grid reinforcement.